Ulster University and Allsop Limited KTP 24_25 R1

To develop and launch to market 'DIVERSE', an innovative multilingual notetaking application tailored for HR meetings, ensuring inclusive communication and efficient record-keeping. The system automatically transcribes, summarizes, and integrates signed reports directly into HR software for optimal compliance and transparency.I